Molecular shape sorting using molecular cages

Computational chemistry software will be used to study the diffusion mechanisms of a variety of aromatic molecules through a solid state porous material, specifically porous organic cage systems. These systems have been shown experimentally to be promising for the separation of xylene molecules and have been processed into membranes. Here a variety of materials modelling techniques, including molecular dynamics, metadynamics and ab initio calculations will be used to explore the atomistic origin of the selectivity of the host material. This is an EPSRC Industrial CASE award with BP.